Novel system for localised, real-time radiometric measurements of ground water at civil nuclear sites

Monitoring of groundwater in and around nuclear sites and facilities is of key importance, both in terms of ensuring that any possible contamination resulting from unlikely fluctuations in detected levels is established in a timely fashion and to satisfy the regulatory demands of the Office for Nuclear Regulation and the Environment Agency. Regular ground water data is used to protect workers, the public and the environment. Currently, the periodic monitoring process is resource heavy in terms of both the cost and time required to obtain, analyse and collate the data from groundwater samples. In this project, we propose to develop a novel, automated water sampling and analysis system. The resulting system will encompass a number of features to satisfy the demands for groundwater monitoring, including direct sample acquisition from boreholes, sample pre-treatment, improvements to the lower limit of detection to enable more accurate quantification of key environmental radionuclides and a specific software package to automate the data acquisition and analysis processes.